University of Bradford and BNL (UK) Limited

To research and develop polymer rolling element bearings, targeting the competitive, challenging automotive steering and under bonnet sector. Investigating polymers to challenge traditional steel bearings